Wearable Technologies - Scaleup/Funding Of Existing Solution For Ensuring Social Distancing On Industrial Work Sites To Enable Them To Stay Open

Short video showing the solution in action -[https://vimeo.com/422508431][0]

Problem: Inability to demonstrably enforce social distancing amongst industrial workers is forcing economy to be shut down and putting at risk key infrastructure, with massive economic and social cost. Shutdowns are currently indiscriminate. For every 100,000 workers on 3 months furlough, this costs the Coronavirus Job Retention Scheme ("CJRS")/Treasury c.£750m.

Solution Overview: SCALEUP/FUNDING of WTLs existing connected worker IoT platform - sensor hub on each worker and cloud platform which can assist social distancing in the industrial workplace and provide real-time data to enable data-based safety and productivity decision-making by employers and government.

Whilst other social distancing devices are beginning to appear on the market, they do not deliver real-time data on "2m bumps" between workers to dashboards to enable employers to make data led decisions on the effectiveness of their social distancing policies, eliminate overcrowding.

[0]: https://vimeo.com/422508431